Demand-based Urban Bus Integrated with Rail And Health (DUBIRAH)

A citizen rarely finds bus, rail and/or health service provisions seamlessly aligned: scheduled bus services do not provide sufficiently direct door-to-door journeys, e.g. between railway stations and final destinations, or at the needed times, e.g. to make a train connection or hospital appointment. The result in the north and west of Bristol is an over-reliance on the car, causing congestion that will cost £600m a year in an area that is, in theory, well served by rail, and a lack of access to employment and services for those without a car.

This project will assess the viability of developing and operating a commercially sustainable, on-demand, local, bus service in the area that is integrated with rail services (through adjustment in response to rail delays and integrated ticketing) and health care provision (through the making of transport-friendly appointments).